LTTC PEMD

As the automotive industry transitions away from the the internal combustion engine and towards electrified powertrains there is a significant demand for reskilling staff at all levels. This applies to businesses at the OEM level and down the supply chain in PEMD components and the HV Systems they work within, to create an electric vehicle powertrain.

To address this requirement, the Lotus Technical Training Centre (LTTC) has been created at our Wellesbourne facility in the West Midlands. This project will provide a class leading training course in which PEMD aspects of the HV system will be explored in isolation, and in context of the system they form a part of. This will be supported by the development of a dedicated training rig onto which the HV architecture is laid out. This enhances the training experience by allowing components and the wider system to be explored physically.

This project will act as an enabler for further course development post-project, on aspects of the system and safe working practices, to support operators, technicians and engineers to retrain and develop skills appropriate to their interactions with electrified vehicles.